Empowering Students with AI-Enhanced Exam Preparation: A Smart Past Papers Practice Platform

Introducing an Educational Revolution: The "Success Prep" AI Platform

Success Prep, is set to revolutionise the way students approach exams, particularly the daunting GCSE, and A'Level assessments. This project is not just another online resource; it's a holistic, AI-powered platform that seamlessly combines past exam papers, automated grading, and personalized feedback based on exam board marking schemes. This solution has been developed by a teacher.

The Problem "Success Prep" Solves:

The educational landscape has long been plagued by disparities in access to quality resources and personalised guidance, disproportionately affecting students. Abimbola ( The Creator of "Sucess Prep") an experienced teacher has seen firsthand how her students, grapple with exam anxiety, lack of effective practice materials, and an absence of detailed personal feedback. "Success Prep" emerged as a response to these pressing issues.

Innovation at Its Core:

What sets "Success Prep" apart is its groundbreaking detailed, real-time, constructive personal feedback based on the specific exam board's marking scheme of both essay questions and multiple choice questions. In addition, is the fusion of technology, educational expertise, and financial acumen.

Key Features of "Success Prep":

\*Comprehensive Exam Practice: Students can access an extensive database of past exam papers for various subjects and exam levels.

\*AI-Enhanced Grading: The platform employs cutting-edge AI algorithms that assess and grade students' responses, replicating the precision of exam board examiners.

\*Personalised Feedback: "Success Prep" doesn't just grade; it provides detailed, constructive feedback based on the specific exam board marking scheme, helping students pinpoint areas for improvement.

\*Progress Tracking: Students can track their performance over time, identify strengths and weaknesses, and make data-informed decisions for their study strategies.

In Conclusion:

"Success Prep" is not just an edtech project; it's a movement. In an evolving education landscape, "Success Prep" empowers students. The educational revolution has begun, and "Success Prep" is leading the way.